Trommel Fines

As a progressive company we are looking at ways that the by-products of our activities are not just sent to landfill, but are used in a constructive way. It is hoped we will be able to create a manufactured topsoil which will conform to the British Standard Specification for Topsoil (BS 3882:2007). This innovation will save the fines from being sent to landfill, whilst also saving a finite natural resource from being utilised for industrial landscaping.